Deep Radio and Optical Studies of Galaxies Over Cosmic Time

We make use of deep and wide-area LOFAR surveys and deep, large-area optical surveys such as those with the Hyper Suprime-Cam Subaru Strategic survey (HSC) to search for radio counterparts to unusual optical objects such as dwarfs and mergers, to provide optical identifications for objects in the GAMA fields, and to investigate AGN activity over cosmic time.